Cygnet Fabrications - Structural Improvements to Plastic Man Access Chambers

Cygnet Fabrications, a pioneer in plastic water-tight solutions, leads the innovative Quick Form Chamber (QFC) project, revolutionising the construction of underground drainage access chambers in civil engineering. This revolutionary solution seamlessly integrates plastic fabrication with concrete strength and is subject to rigorous structural modelling and testing, made possible through a strategic collaboration with A4I ASTUTE partner.

The QFC features a fully welded internal structure tailored to project engineers' designs, encompassing inlets/outlets, weirs, benching, headwalls, and overflows. Its outer structure and annular surround function as an effective concrete mould, staying in place post-placement without compromising structural integrity. ASTUTE's expertise plays a pivotal role in the testing phase, ensuring realistic stress during concrete placement, thereby enhancing the QFC's overall performance.

Noteworthy for its lightweight design, the QFC is installed before ready-mix concrete, substantially reducing the carbon footprint compared to traditional methods. With a patent-pending status, the QFC signifies a transformative step in access chamber construction, exemplifying Cygnet Fabrications' commitment to innovation, sustainability, and cutting-edge engineering solutions.

This collaborative project not only redefines construction practices but also reinforces Cygnet Fabrications' leadership in environmentally responsible engineering solutions.